Clustering and Causality in Healthcare

This research proposal aims to address the limitjavascript:WebForm_DoPostBackWithOptions(new WebForm_PostBackOptions("ctl00$oSaveBar$btnSave", "", true, "", "", false, true))ations of current personalized medicine approaches, which predominantly rely on correlation-based methods, by developing novel causal machine learning models specifically tailored to healthcare data. Traditional machine learning techniques excel in prediction tasks but often fall short in identifying the underlying causal mechanisms that influence patient outcomes. To advance precision medicine, there is a pressing need for methods that go beyond prediction to extract actionable, causal insights from observational data, thereby enabling more informed and effective medical interventions. The proposed research will focus on integrating causal inference with clustering techniques to uncover both hidden and observed causal relationships within complex healthcare datasets. By leveraging cumulants and conditional independence tests, the research will develop models that can accurately identify and quantify causal dependencies, even in the presence of latent confounders. These models aim to be interpretable, stable, and operationalizable in clinical settings, ultimately improving decision- making processes and patient outcomes. Key outputs of the project will include the development of robust, nonparametric clustering and causal models, the creation of open-source tools for the wider research community, and a series of publications detailing the methodologies and their applications in healthcare. This work will provide healthcare professionals with advanced tools that offer deeper causal
insights, thereby enhancing the efficacy of personalized medicine.